ProLabs Optical transceiver prototype

"ProLabs provides end-to-end services for optical networking, including sourcing, coding, testing, customisation, responsive support and ongoing expertise. The company has significant R&D capabilities and is now at the forefront of technology development.

Current practice in optical networking is to stock transceivers that are pre-coded for particular vendors, resulting in many combinations and large inventories. This project aims to create a disruptive technical approach which will enable us to rapidly produce customised optical transceivers used in fibre networks, flawlessly and cost effectively. Through the innovations in this proposal, inventories can be reduced while increasing typical time-to-service from 4 weeks to same day while providing remote addressability, eliminating costly site visits."